OFC

Financial services are rapidly evolving and becoming increasingly integrated into consumer and business products. The Open Financial Cloud represents the next-gen financial infrastructure, empowering adaptation to new distribution models like embedded finance, to add more value to their existing customer base resulting increasing Average Revenue Per User and reducing churn. Open Financial Cloud allows financial services providers to quickly respond to market demands, innovate, design, distribute, and manage their offerings on a large scale and in any business model. This enables financial services to be consumed anytime, anywhere, and at any scale.